CAVShield

The CAVShield project addresses the urgent global need for academically robust methods and techniques to identify and measure cyber vulnerabilities in fleets of connected vehicles. We are focussing on the connectivity aspects of CAVs in line with the funding theme 2, and not investigating on-board functionality, nor automated driving.

CAVShield comprises three interlinked technical Work Packages each producing a report of their findings and recommendations:

Methodologies for real-time identification and measurement of vulnerabilities and threats in networks of CAVs.
Requirements of cyber test facilities for deployment of these methodologies, independent of vendors and networks, to enable very widespread implementation to protect large vehicle fleets.
Long-term commercial viability of cyber-related services to the global CAV industry, built upon the Test Facilities and the best processes methodologies.
The CAVShield team includes global leaders in connected vehicle services, world-class expertise in AI for cyber services, UK cyber security experts in UK Government networks and infrastructure, a worldwide supplier of secure IoT networks, and a leading academic institution researching and training in communications, cyber security, and artificial intelligence.